Determining permeability in a subsurface gas chimney from a unique seismic dataset

Using state-of-the-art seismic techniques to determine whether gas chimney structures pose a hazard to subsurface Carbon Capture and Storage.